University of Southampton and AccelerComm Limited

To address the hardware acceleration of signal processing algorithms for 5G mobile communication. It will transfer knowledge on novel algorithms and hardware architectures to AccelerComm, as well as on standardisation and commercialisation to the University of Southampton.